University of Exeter and Rebuild Cost Assessment Limited KTP 22_23 R1

To develop and embed new capabilities in machine algorithms, and remote sensing analysis, which will enable an integrated, automated insurance rebuild cost estimate for residential and commercial properties.